Novel Detection of Engineered Nanoparticles in Workplaces

Naneum and IOM are collaborating to develop instrumentation and risk managment strategies, which are considered vital for the safe and sustainable exploitation of Nanotechnologies. Nanotechnologies have the potential to contribute massivley to future economic growth, providing advances in clean technologies, energy saving, new materials and healthcare products. However, there is concern that inadvertent releases of nanomaterials and other nanoproducts could risk damage to health and the environment.
The novel instrumentation,measurement techniques and risk managemnt strategies developed in this project will provide invaluable tools in controlling these risks.
The project brings together the unique capabilties of two world class organisations. IOM is a leader in its field and Naneum has launched a range of innovative instruments